Data-Driven Understanding of Domestic Hot Water Demand Dynamics: A Computational Approach to Temporal Analysis of Domestic Consumption Patterns Across

Data-Driven Understanding of Domestic Hot Water Demand Dynamics: A Computational Approach to Temporal Analysis of Domestic Consumption Patterns Across Great Britain.

The research will focus on domestic heat demand from natural gas in Great Britain, with particular emphasis on hot water demand. The study will analyse demand patterns in both space heating and hot water demand from 2018 through 2024 on an annual level, utilising an anonymised daily dataset of 140,000 combi-boilers. An irregularly spaced anonymised sub-daily dataset of 5,000 boilers across GB will be used to develop a hot water event summary table that will identify over 41 million unique hot water events across 397 days. This data will then be clustered into different hot water event types, enabling analysis of usage patterns for each event type and exploration of after-diversity maximum and average demand values. The research aims to calculate the theoretical maximum demand for natural gas for domestic heating over a single 30-minute period, with the goal of providing energy providers with insights into potential maximum demand scenarios.